Teesside University and Applied Integration UK Limited

To develop an automated platform for propagation and implementation of Mechanical & Electrical Planning design changes in construction projects.